Nim's Crisps

Nim’s produces multi-award winning fruit crisps with unique flavours such as Kiwi Melon and Mango. Sliced and air-dried to perfection Nim’s crisps are made from 100% fresh fruit. Our unique process not only retains nutritional value and colour, but also enhances the natural flavours. Nim’s plans to produce a new range of vegetable crisps with varieties such as beetroot, carrot, squash and parsnip. We wish to develop pack designs that maximise consumer appeal and effectively communicate the product's health benefits.